Energy Efficient Networks-on-Chip for Dynamically Reconfigurable Computing Platforms.

The purpose of this work is to investigate an on-chip network fabric that will enable future reconfigurable computing systems integrating tens or hundreds of processing tiles implementing embedded microprocessors, intellectual property cores, reconfigurable fabrics, dedicated local memories and DSP functionality. The reconfigurable NoC fabric will direct the effective communication and exchange of data among the multiple processing tiles and enable fault-tolerance and very high communication bandwidths with low-latency and low energy consumption. The processing tiles will morph their functionality and operation point based on the application demands.